HYBRID FASHION- A modular design system, The future of fashion

This project seeks to revolutionise consumerism and shopping behaviours within the fashion industry, addressing the global waste war and environmental impact of this throw away culture fuelled by the fast fashion epidemic. The goal is to bring to market an innovative design first approach to sustainable fashion, because eco-friendly fabrics are not enough if they are not employed for timeless design. I propose to develop a series of transformative garments, manufactured from recyclable fabrics, which convert into various styles for all-encompassing purpose and offering everlasting wearability to the consumer. Better known as 'Modular Fashion', this hybrid type design execution would form the basis of my project, creating timeless everyday garments with multi-faceted elements, engineered for style versatility. Recognising the imminent need for a transition into a circular economy, these investment designs will not only help to close the loop on sustainable fashion but will drastically expand the circle itself by keeping garments in circulation for longer. This intelligent alternative for newness, facilitated by attachable and detachable elements, designed to be enhance and evolve rather than be replaced and waste. Serving as a pivotal step towards a better future of fashion for our planet and a greener solution for societal justice!